Quantum phenomena and the models used to explain them

The Condensed Matter and Theoretical Physics departments study exotic properties of matter not described by standard models used in solid state physics. The prospect of contributing to the fundamental understanding, helping to drive progression in the study of these phenomena is exciting. I am particularly interested in Quantum Criticality due to its relation to many of the most exciting and active fields of modern physics including high temperature superconductivity
and quantum entanglement.